The University of Essex and Firstgrade Recycling Systems Limited KTP 25_26 R2

To revolutionise waste sorting in skips by developing an AI-powered system that automatically screens and sorts mixed construction waste with greater speed, accuracy, and efficiency.